Cybersecurity Review

For the past 30 years Mintec has been the leading independent source of pricing information for commodities and raw materials, supporting leading manufacturers, retailers and traders with statistical information and expert market analysis. The current Mintec Datagain product enables supply chain professionals to track factors affecting the commodity pricing and to make informed decisions on the timing and extent of purchasing contracts.Increasingly as Mintec attempts to capture business outside the UK for Datagain on our hosted platform, prospective customers are asking for more and more details relating to IT security policies, security model and concepts, data protection and other questions We would like to audit, test, secure and document our systems to ensure that we can answer the questions of our prospective customers and thereby assist us in winning more non-UK business.